Dolphin IV

This innovation voucher is supporting the preliminary performance modelling of a technology for effective extraction of power from ocean waves. Outline analysis suggests a significantly improved cost-effectiveness over current wave energy devices. The project will generate the proof-of-concept evidence to attract the larger investment needed for further development.